Imperial Astrophysics PATT Linked Grant

The astrophysics group at Imperial College London uses ground-based telescopes to explore a wide range of astrophysical phenomena, from nearby stars and brown dwarfs, to the most distant galaxies in the early universe. This proposal is for funding for us to be able to travel to these telescopes to make observations which help us understand the properties, origin and evolution of stars and galaxies.